Innovation Voucher Haero

"We intend to work closely with IP specialists to identify the inventive step in our development and the world-leading National Graphene Institute, University of Manchester, the original developers of graphene. Our research to date shows that the use of supercritically drying gel in a filtration cartridge application is unique.

Our team urgently requires an external expert’s advice on how to protect our invention further. Haero is particularly interested in patent insurance and design rights.
"